Characterisation of neural stem cell differentiation

Technical abstract
The cells required for brain development and growth are generated through the proliferation and differentiation of a population of neuronal stem cells. As well as being present in the developing brain, stem cells have recently been identified in several regions of the adult brain. These neuronal stem cells can be isolated and maintained in culture and given the right cues, they can differentiate into all the major cell types of the brain: astrocytes, oligodendrocytes and neurons. Since adult neurons are terminally differentiated, stem cells may be responsible for the replacement of dying or damaged neurons. Furthermore, stem cells and their more committed daughter cells (neural precursor cells) have been cited as a possible source of tissue to replace dead, dying or damaged neurons in patients suffering from particular neurodegenerative disorders. Indeed, embryonic ventral mesencephalon cells have been successfully transplanted into the striatum of patients suffering from Parkinson's disease producing a lasting symptomatic improvement. The cells can also be used as a test-bed for pharmacological screening assays in the context of a primary human- or mouse-derived cell system.